Understanding the role of inflammation in the pathogenesis of amyotrophic lateral sclerosis

DPhil will focus on understanding the role that neuroinflammation plays in the pathogenesis of ALS using a combined neuropathological approach and in vitro models